An exploration of the support and safety nets in place for families with children experiencing food insecurity

Food Insecurity (FI), characterised by the lack of physical and economic access to sufficient, safe and nutrient food for a healthy, active lifestyle, has risen sharply in the UK, increasing from 15% in 2020 to 25% in 2023. Support includes formal aid (e.g., food banks) and informal networks (e.g., schools, faith-based groups, and family support).
In collaboration with Birmingham City Council Food System Team, the project focuses on three research questions:
1. How do schools provide formal/informal support to children and families experiencing FI?
This question examines the roles primary and secondary schools play when supporting families, providing an insight into the types of informal and formal food support schools provide.
2. How do families in different cultural community's access support when experiencing FI?
This question explores how cultural and social factors within Birmingham's' Pakistani and Bangladeshi communities shape and influence their experiences, perceptions and access to formal food aid i.e. food banks.
3. How and why does FI, and support for FI, vary over the calendar year in families with children?
This question examines how and why FI fluctuates throughout a calendar year, seeking to understand how employment patterns, government policy and household financial pressures impact FI within families and access to support.
The project will use a mixed-method approach, including surveys and interviews to assess the effectiveness and variation of support in place for families experiencing FI. Additionally, a systematic review will explore how ethnic minorities engage with formal food aid in high-income countries.
By identifying gaps in the provision and accessibility of informal or formal food aid being accessed within the Birmingham area, the project will provide crucial insights and guide local authorities, schools and communities to develop inclusive and culturally responsive strategies to reduce FI and tackle inequalities.